The Dynamic Gastric Model: A physical and biochemical model of digestion in the stomach

Technical abstract
An advanced physical model of gastric digestion has been developed by IFR – the Dynamic Gastric Model (DGM). This is a sophisticated computer controlled in vitro model which accurately emulates the dynamic physical and biochemical conditions encountered during gastric digestion. It is utilised primarily in conjunction with static biochemical models of the duodenum to investigate in vitro bioaccessibility of bioactive compounds including nutrients, pharmaceuticals and pre- and probiotics. This project aims to expedite the refinement and validation of the model, in conjunction with Plant Biosciences Ltd (PBL). The project facilitates the acquisition and implementation of externally funded academic and commercial projects, it provides resource to ensure validity and consistency of the results wherever possible, and to provide knowledge and information for the further development and refinement of the DGM for future commercial opportunities.